Aspire 2

Aspîre Consulting Limited is developing mobile device applications that can use to conduct engineering surveys on combat aircraft. The application will enable the integration of digital text, digital media, digital pen input, together with annotated overlaid photos of the aircraft in real time and produce an on-line survey report.